Artificial intelligence applied to blood cancer diagnosis

The project will apply artificial intelligence to the diagnosis of blood cancers, principally non-Hodgkin lymphomas, which are cancers that cause substantial morbidity and early loss of life across the population. It is a collaboration between a University research group working in data science and artificial intelligence and the haematological diagnostic laboratory at St James University Hospital. It will employ genome sequence, gene expression and pathology image data for a substantial retrospective patient cohort to tackle a range of important diagnostic problems, including the transformation of indolent cancers to aggressive form, discovery of sub-groups where standard therapy fails and the identification of groups for novel molecularly targeted therapies.